Two sides of a blade: identifying master regulators of photosynthetic cell type in plants

Plants build themselves out of thin air. Their leaves use energy from sunlight to transform carbon dioxide into complex organic molecules, ultimately producing much of the food we eat and forming the basis of many ecosystems.

To make photosynthesis more efficient many plants subdivide their photosynthetic cells into two types: elongated, chloroplast dense palisade mesophyll cells are located in the upper half of the leaf blade (adaxially) and enhance light capture, whereas irregularly shaped spongy mesophyll cells surrounded by intercellular air spaces are located in the lower half of the leaf blade (abaxially) and enhance light scattering and gas exchange.

However, despite being vital to photosynthesis and forming a fundamental part of plant structure, how plants specify the identity of spongy and palisade mesophyll cells is unknown. Markers of spongy and palisade cell identity have recently been identified, but they act in physiological processes in mature cells rather than cell fate specification at early developmental stages. The only known molecular regulators of mesophyll cell fate are transcription factors that are expressed broadly in the abaxial and adaxial halves of leaf primordia, and these genes control both morphogenesis (leaf blade outgrowth) and cell identity (spongy vs. palisade mesophyll). Specific regulators of mesophyll cell type have never been identified.

The current paradigm in the field is that leaf blade formation and photosynthetic cell specification are inextricably linked—that blade outgrowth always occurs at the boundary between spongy and palisade mesophyll cells. However, many species such as monocotyledons, aquatic and succulent plants produce leaves lacking spongy or palisade cell fate but still form leaf blades. Therefore, we hypothesise that spongy and palisade mesophyll cell fate are specified independently of leaf blade growth. If this is the case it will be possible to generate leaves that form a blade but lack either spongy or palisade mesophyll cell fate. This possibility would overturn our understanding of leaf patterning and open the door to customizing internal leaf structure, potentially allowing us to engineer plants with higher photosynthetic and water use efficiency.